International Centre for Life course Studies in Society and Health: Centre Mid-Term Review Proposal

The ESRC International Centre for Life Course Studies in Society and Health (ICLS) is a multidisciplinary research group who unite approaches from the social and biological sciences. Our work looks at how the social circumstances in which people live are translated into poor health and unfavourable social outcomes across all stages of the life course, describing and understanding the stepping stones from childhood towards a healthy and productive working life and the maintenance of health and wellbeing in the later years. It is widely accepted that these stepping stones begin in early childhood and involve social, psychological and physiological processes, hence the importance of combining work across disciplines.
ICLS has three key strategic priorities; to build capacity in the analysis of quantitative longitudinal datasets; to bridge the social and biological sciences; and to develop international collaborative research networks. The UK is renowned for its wealth of studies that collect information on large numbers of people from birth and throughout their lives. However, there has and continues to be a shortage of scientists with the requisite skills to analyse these complex data. A priority for ICLS continues to be building capacity in this area, training social scientists without quantitative backgrounds in the skills to analyse such data. We know that the contexts in which people live get under the skin, but little is known about how this happens - how do social circumstances get into the cells and molecules to cause disease and early death? A second ICLS priority is the development of ideas on how best to combine information collected in longitudinal studies, on social circumstances, psychological characteristics and biological profiles in ways that are theoretically plausible from both social and biological perspectives. The current proliferation of longitudinal datasets from the US, Canada, Australia, mainland Europe, China, India, Brazil, Japan and Korea provide exciting opportunities for investigators, giving the backdrop to ICLS' third priority which is to build international collaborative research networks. During ICLS phase one, we built an International Research Network of over 35 leading scholars from 24 institutions, representing some 20 countries. In phase 2 we aim to attract additional funding for ICLS through collaborative research proposals with members of our international network.
The scientific programme proposed for ICLS phase two builds on previous ICLS work while having distinct innovative features. Our scientific programme is organized around four themes, the first three of which chart the lifecourse: (a) Well-being in childhood and adolescence - here the focus is on the pathways to good health and educational achievements from birth to 25 years of age; (b) Work, health and well-being - where the health consequences of changing roles of men and women in relation to paid and unpaid work are examined, as are the health consequences of working in 'poor quality' jobs; (c) Social influences on successful ageing - considering the importance for health of staying in paid employment beyond retirement age, and comparing successful aging in different international contexts; and an overarching theme (d) The social-biological interface - where pathways between social mobility and health are under focus.
Outputs from the scientific programme will be targeted at a wide range of beneficiaries. Academics will receive our research findings mainly through publication in scholarly journals and conference presentations. We will engage with government, offering advice and evidence through factsheets, policy seminars and briefing notes. We are similarly engaged with a wide range of non-government organisations. Users of our work are involved in all stages of the research process to maximise its benefits. We provide research evidence to the public through our website, news and broadcast media and open seminars.

Potential impact
ICLS research will contribute to knowledge and practice in the areas of influences on wellbeing and ageing. Its contribution to the understanding of individual and societal health and wellbeing benefits from our longitudinal lifecourse approach that integrates the social and biological and has an international comparative perspective. As a multidisciplinary Centre, beneficiaries are located in a wide range of organisations. Users both immediately and in the longer term, include those from the policy, voluntary, commercial and public sectors.

Government Departments include Department for Work and Pensions; HM Treasury; Business, Innovation and Skills; Health & Safety Executive; Department of Health; Department for Education; European Commission; National Institute for Health & Clinical Excellence; Local Government. Third Sector Organisations include Gingerbread; Age UK; Child Protection Agency; Family & Parenting Institute; National Children's Bureau; Barnardo's; Child Poverty Action Group; Prince's Trust; Employers Forum on Age; UK National Work-Stress Network.

The effectiveness of policy and services will be enhanced by knowledge of barriers to and support for good health and wellbeing. Information on the lifecourse is vital for effective targeting of interventions, helping decision making about when and where to intervene. International comparisons suggest which policies will be more effective given other policies in place. Our model of research collaboration with end users will contribute to the 3rd sector's need to demonstrate their own impact. Collaboration also ensures user perspectives are represented, maximising the potential impact of research and enhancing the research capacity, knowledge and skills of collaborating organisations.

The 3rd sector and government will be assisted by information in our briefing notes and policy sheets and by exchanges during policy seminars. Those offering service delivery will benefit since ICLS outcomes may help shape and enhance the effectiveness of their services.

Professional Bodies include Chartered Institute of Personnel & Development; Institute of Actuaries. Businesses include Legal and General Assurance Ltd; Unum; National Centre for Social Research; childcare providers; independent schools.

Our work on ageing and employment has relevance for business. Understanding the social and health influences affecting decisions to enter/leave paid work is crucial for maintaining a healthy, vibrant work force, contributing indirectly to the UK's economic competitiveness.

Journalists and commentators: Health, education and social affairs writers and broadcasters working in national/international media; news/discussion programmes on BBC Radio (e.g. Woman's Hour); wire services (e.g. Reuters and PA Health); websites (British Politics and Policy at LSE; BMJ news).

Media coverage and public seminars have a societal impact through increased awareness. Short term, the general public will benefit from knowledge of the factors that could improve their health and wellbeing. Longer term, changes to policy and practice have the potential to feed into reducing inequalities; supporting families; fostering social mobility; widening social participation; lessening the impact of gendered divisions of labour; supporting longer working lives; and nurturing successful ageing.

General Public: Actual and virtual seminar participants.

Occasional Papers, Briefing Notes, Policy Factsheets, press releases, newsletters and podcasts will be available to all via our website and their existence communicated widely through a variety of channels.

ICLS members and affiliates will benefit from research processes and training providing them with generic skills (management, written, oral) that can be applied in many employment sectors. Benefits to skill development will also be gained from placements with user organisations.